Controlling muscle function of stem-cell derived myofibres with optogenetic probes

Muscles execute all movements and are the main drivers of animal behaviour. While muscle development, physiology and regeneration are well understood, the recreation of muscle from its constituent cellular and extracellular components is still in its infancy. We propose a project which will explore new ways to model muscle function with 3D-printed constructs assembled from pluripotent stem cell-derived muscle cells and artificial scaffolds. To control contractions, we will emulate synaptic input with optogenetic. The aim of the project is to develop muscle constructs and apply the technology to study muscle degeneration and explore bioengineered muscle as bio-actuators in soft robots.

We offer a multidisciplinary Ph.D. project which will encompass stem cell biology, optogenetics, biomaterial science and engineering, with the aim of creating artificial skeletal muscle which can be controlled by light pulses. To this end, the student will genetically modify stem cells with transposition and gene targeting, develop methods to derive myoblasts from mouse and human pluripotent stem cells and magnetically purify the cells. We will induce cell fusion to assemble aligned myofibers in 3D-scaffolds composed of synthetic and/or biological polymers by 3D printing and electrospinning, and then control myofibre contraction with light through genetically encoded photo-sensors such as channelrhodopsin-2. This external control system removes the neural component from the experimental model and replaces synapse with optical input. Thus, neuromuscular connectivity is not necessary for the artificial muscle to function, and this allows direct control of muscle function and greatly simplifies the cellular architecture of the in vitro model.
Once the optogenetic muscle constructs have been developed, the student will then explore two different applications of the technology:
1) The student will investigate the consequences of genetic mutations which affect the structural integrity of muscle, such as loss-of-function and gain-of-function defects in the dystrophin gene. Normal and mutant muscle will be entrained with long-term rhythmic light stimulation, and the effects on muscle integrity and homeostasis will be assessed. This system will serve as a test case for studying muscle function and dysfunction in vitro.
2) The student will assemble a (reductionist) musculoskeletal system, for example one composed of two antagonistic muscle constructs pulling a rod attached to an artificial hinge joint into opposite directions. Movement in this system will then be controlled by specific optical activation of one of
the two muscle constructs. Such an arrangement would simulate motor behaviour in vitro and might serve as a precursor to more complex semi-biological robotic systems.